Adenovirus and coagulation factor interactions and the impact on virus stability and utility for gene therapy

Potential impact
The beneficiaries are far ranging. First, the adenovirus research community, both basic (working on basic mechanisms of adenovirus or gene therapy/ vaccination) and clinical (immunologists treating dissemnated adenovirus infections as well as those involved in gene therapy/ vaccination clinical trials) will benefit from increased knowledge regarding the interactions of adenovirus with the host, in particular the immune system. The work will further our basic knowledge of adenovirus and provide optimal vectors for future gene therapy applications. This may well be through a direct translational route partnered with clinical researchers in the NHS as adenoviral gene therapy is already in the clinic.

The PDRA working on the grant will gain broad skills directly related to many areas of modern research including molecular, virological, biochemical and in vivo skills. Their attendance and presentation at conferences will directly benefit their core skills in presentation, communication and collaboration. Working within a individual project within a research group will foster their skills in both independent and team working. Since the PDRA will be expected to design experiments and plan their work (in liaison with the PI and other co-Inv) they will develop time management and leadership skills. In liaison with the PI the PDRA will also be expected to be mindful of designing and delivering the project within a defined budget and timescale, clearly developing their project management and financial control skills.

Second, commercial enterprises exploring adenovirus for gene therapy and vaccination (e.g Crucell) may be interested in the medium term in exploration of the technology generated in this grant to improve future applications of adenovirus.

In the long term then the research has the potential to lead to studies which directly impacts patient's lives. This could be envisaged to be on two levels. It may lead to a better understanding of how adenovirus interacts with the host and this may help in the setting of treating disseminated adenoviral infections. Second, commercial companies may be interested in new optimised adenoviral vectors. In particular the development of novel high affinity fusion proteins of FX and immuno-targeting molecules such as Darpins or single chain antibodies may lead to efficient re-tartgeting of adenoviruses for the treatment of specific pathologies. As gene therapy is growing more such areas may be of interest to both large pharmaceutical companies and small to medium size biotechnology companies.